AI-Powered Patient Registration

This project focuses on developing an AI-powered patient registration system designed to simplify and improve the intake process for healthcare and social care services in the UK. Many organisations, including charities, non-profits, and clinics, currently face significant challenges with lengthy and complex registration procedures. These processes often require clients to complete multiple forms and rely heavily on staff support for data entry, creating bottlenecks that delay access to vital services such as mental health support, addiction treatment, and homelessness assistance.

Our solution introduces a digital platform that allows patients to complete registration quickly and easily using any device, including tablets, mobile phones, or computers. The system offers multiple input methods, such as voice and text, and features an interactive virtual assistant that explains questions and guides users through the process in real time. This approach makes the system highly inclusive, helping people with different literacy levels or language needs navigate the process more confidently.

Once the information is captured, the system securely transfers the data into the organisation's existing electronic health record or case management system, ensuring full compliance with UK data protection requirements. This automation reduces the need for manual data entry, minimises errors, and frees up staff time for essential patient care rather than administrative tasks.

The project aims to adapt and optimise this technology for the UK market by aligning with NHS standards, interoperability requirements, and accessibility regulations. We will work closely with UK-based partners, including healthcare providers and voluntary organisations, to test and refine the solution in real-world settings.

By reducing administrative delays and improving the registration experience, this innovation will help people access care more quickly, improve service efficiency, and support better outcomes for both patients and staff. It represents a practical step towards modernising frontline services with digital solutions that are affordable, adoptable, and scalable across the UK health and social care system.